MyDrillSafe

MyDrillSafe is a perfect complement to guided dental implant surgery. Device is set to further enhance predictability of dental implant placements using surgical stents. Ultimately driving to more successful treatments and smiley patients.